Real Time Online Integrated Security & Analytics Platform for SMEs

Compusectechnologies Ltd provides service led security for its clients by relying mainly on in house human expertise. We need help to develop and setup a bespoke platform that will enable us to provide remote security services to our clients in real time in
the area of Cyber security and analytics without exclusively relying only on our human expertise. This service platform will extend our capabilities at both application and network layer levels of any internet service based infrastructure